Theory of quantum matter in and out of equilibrium

The student [Samuel Garratt] will study topical problems in the theory of quantum matter in and out of equilibrium. In the initial phase, his work will focus on simple lattice models of chaotic quantum many-body systems. In later phases, his work may include studies of spin liquids.

The near-term aim of the work is to use analytically tractable models and numerical calculations to examine the validity and limitations of the Ergodic Thermalisation Hypothesis. A specific objective is to relate the phenomenon of operator spreading to eigenstate correlations, and to discover whether there are potential measurement protocols that would expose these correlations in experiment.

Longer-term objectives may include understanding theoretically the experimental signatures of spin liquid phases as studied in inelastic neutron scattering experiments of geometrically frustrated magnets.

The work addresses the EPSRC Grand Challenge theme of Emergence and Physics Far from Equilibrium. It is within the Physical Sciences research theme and relates to questions that arise in the research areas of Cold atoms and molecules, and of Condensed matter: magnetism and magnetic materials.

There are currently no companies or collaborators outside Oxford University involved in this project.